Cyber Grant

As a 21st Century Online Training Business, Jumpstart Now Services wants to make sure that it gets all the help it can from experts to test its Cyber Security and Systems. We are pleased to apply for this Technology Strategy Board Innovation Voucher to test our Cyber Security. We also want to demonstrate our concern for our clients and our company welfare by making sure that we get the best help we can, where we can, to make sure our online and back cyber systems are the best they can be. We are thankful that there is this opportunity available.